Agency, Rationality, and Epistemic Defeat: ARED

Can animals and infants form and revise beliefs in a rational way just like adult humans? What is the relation between human and animal rational agency? While philosophers often deny that infants and animals may properly be said to be rational, on the grounds that they appear to lack the ability to assess their reasons for belief and action, cognitive scientists show little hesitation in describing infants and animals as rational agents in roughly the same sense that pertains to human adults.

ARED aims to create a conceptual framework common to philosophy and cognitive science by developing a characterization of epistemic agency and rationality that applies to all putative rational agents: human adults, infants, non-human animals, and the idealized subjects of many philosophical theories. It will integrate the original philosophical framework with new empirical research on the cognition of non-linguistic creatures that will seek evidence of forms of reflective agency in non-linguistic creatures. Should the experiments prove successful, they would support the ground-breaking hypothesis that the difference between human and animal rationality is a difference of degree, not kind.

The philosophical part of the project will focus on how counterevidence mandates belief revision (rather than on how evidence supports belief). One important feature of the research will be the consideration of the acquisition of the ability to process so-called "undermining defeaters"--counterevidence suggesting that one's beliefs were not properly formed--as the crucial step in moving from unreflective to reflective agency. It will be argued that that is also the crucial link in understanding the relation between human and animal rationality. The empirical part of the project will seek evidence for the existence of a capacity to process undermining defeaters in non-linguistic children, pigs and dogs. Finding such evidence would support the claim that at least some non-linguistic agents are capable of forms of reflective agency very similar to those of adult humans.

The philosophical and the empirical part will inform each other, and the experiments will be designed in the light of discussions involving philosophers, psychologists and ethologists based in Stirling and Vienna. Most of the philosophical work will be done at the University of Stirling, while the empirical studies will happen in Stirling (on infants), and at the University of Veterinary Medicine in Vienna (on animals).

ARED will contribute to the definition of an hitherto neglected area of interdisciplinary research on knowledge and cognition where epistemology meets developmental psychology and ethology, and it may have a wide range of possible applications beyond academia. The experiments on the cognition of pigs and dogs will deliver information relevant for the assessment of welfare in pig-farming and new techniques in dog-training. Evidence relevant to the question of how close animal rationality is to human rationality is important evidence relevant to ongoing debates about animal rights.

Potential impact
While most people would acknowledge that animals are able to act in ways that satisfy their needs, they would still insist that our cognitive lives are so far detached from ours that they cannot count as fully rational and moral agents. ARED's investigation on epistemic agency has the potential to change the way we think of animals in these respects. By investigating whether non-linguistic creatures are capable of some form of reflective thinking, ARED will investigate directly the link between human and animal rationality, and it could show that animals engage in the same sort of cognitive endeavors that adult humans do (albeit at a different level of complexity). If so, the difference between human and animal rationality will be a difference of degree, not kind.

ARED will execute experiments on the cognitive abilities of pigs and dogs which will also be highly relevant for reviewing welfare in pig-farming and, possibly, inspire new techniques of dog-training. A number of associations of professionals working with animals will be involved in the research through practitioner workshops, and dialogue throughout the project, such as: SSPCA, World Animal Protection UK, National Farmers Union, British Veterinary Association, Nonhuman Rights Project, the UK Center for Animal Law, civil servants (from the office of the Chief Veterinary Officer and Minister of Agriculture, UK), Austrian Veterinary Association (VOEK), Austrian Pig Breeders Association, the National Pig Association, Association of Pet Dog Trainers, the British Institute of Professional Dog Trainers, and the Association of Professional Dog Trainers.

In addition, ARED's investigation on epistemic agency and the normativity of belief-revision will attract the attention of the general public with an interest for philosophy and science. To engage this sector of society a series of eight Cafes Philosophiques and four public lectures will be organized at the Blackwell bookshop and Royal Society of Edinburgh, respectively. These will have as their broad topic "Animal and Human Minds", and will be programmed so as to reflect the more specific project themes and questions, while finding innovative and engaging ways of introducing them. The Cafe Philosophique will involve informal discussions with the public led by an expert, while the public lectures will have a more traditional structure with a 45 minutes presentation and formal Q&A session.